Synthesis & Characterisation Photoresponsive Metal Organic Frameworks & Implementation of Cavity Perturbation Theory in study of Liquid Chromatography

The project will investigate the use of photoactive crystalline porous materials such as metal-organic frameworks (MOFs) as a platform for nanofluidic devices. Such materials offer the potential to act as hosts for controlled guest diffusion, in which laser-induced structural changes can direct the flow of guest species. Being able to study and control the movement of molecules on this scale offers exciting possibilities in the miniaturising of microfluidic devices used for medical diagnostics, sensing, and materials sorting applications, with one ultimate goal being single-molecule sorting. This is a new approach that builds on and diverges from the global MOF community into the realm of nanofluidics, offering rich opportunities for a strongly motivated graduate student.